C-Met internalisation and tumour cell migration

Approximately 160,000 people die from cancer every year in the UK alone. Most cancers start as a small lump of abnormal cells (a tumour). As the tumour grows, some cancer cells can detach from the tumour, move away and eventually colonise some healthy part of the body. This aggressive process is called metastasis and is the major cause of treatment failure and the principal cause of death in human cancer. My research focuses on understanding the role of a molecule called c-Met in human cancer metastasis. C-Met is present at the surface of the cells and is activated by binding to its ligand the Hepatocyte Growth Factor (HGF). I want to understand how the activated c-Met transmits signals inside the cancer cell to tell it to move away from the primary tumour. Hopefully this will allow us to design drugs to stop this process. My project is based on the novel concept, for which I already had found evidence, is that surface receptors have to enter into the cell for their correct function and subsequent cell responses. In this project, by using established biochemical approaches, I will block the entry of c-Met into the cancer cell and analyse the consequences of this block on tumour cell movement in vitro and in experimental animals. Using biochemical and biological approaches, including state of the art microscopy, I will follow the movement of c-Met and the generation of signals inside the cell to understand these mechanisms at the molecular level. I will then design ways to inhibit these molecular events in the cell to block cell movement and tumour spread.

Technical abstract
The aberrant action of growth factor receptors underlies the development and progression of many human tumours. Understanding how these ligands act may provide scope for intervening rationally and increasing the therapeutic index. The current project focuses on understanding the mechanisms of the c-Met receptor in promoting metastasis, the principal cause of death in cancers. This tyrosine kinase receptor and its ligand, Hepatocyte Growth Factor (HGF), are key players in tumour metastasis by modulating cell adhesion, migration, invasion, metalloproteinase activation, cell survival and angiogenesis. Moreover, c-Met is overexpressed in a large number of tumours and activating mutations have been detected in specific cancers. A molecular understanding of how this receptor?s signalling is switched on and off is key to developing rational interventions.
C-Met stimulates tumour cell migration and invasion through a combination of several downstream signalling pathways. However, how these pathways are integrated in time and space and how some signals are sustained to generate cell motility remains to be determined. There is growing evidence that in response to ligands, receptors remain competent to signal for long periods post-internalisation within endosomal compartments where the nature of the signal outputs may be distinct. In recent work, we provided evidence that c-Met endocytosis sustains key signals involved in c-Met dependent migration. Therefore, the central hypothesis underlying this proposal is that endosomal c-Met signalling is critical in determining the outcome of the tumour cell?s motility response. The aim is to evaluate how c-Met internalisation and subsequent signalling events regulate tumour cell migration and invasion.
To achieve this objective, c-Met dependent human squamous carcinoma cell migration and invasion will be analysed when c-Met internalisation is impaired. Well established strategies based on the inhibition of clathrin-mediated endocytosis will be used followed by several motility assays both in vitro and in vivo. A combination of biochemical and state of the art microscopy will be employed to investigate the c-Met endocytic signalling pathways involved in cell motility. Eventually, a compartment specific targeting strategy will be investigated to block these signalling pathways in view of developing future novel anti-tumoural and anti-metastatic strategies.